Diversifying Printmaking Across Devon

Our project responds to the needs of the changing printmaking sector in the rural South West. The project will fund a new website and bespoke CRM system for Double Elephant to enable us to develop our courses, services, projects and launch a creative professional development model with learning opportunities for new, emerging and professional printmakers across the region.